Development of hierarchical reinforcements in bioinspired ceramics

Recent advances in processing have open new ways to control the microstructure of strong, stiff and tough ceramics inspired by natural material so that these ceramics can now compete with today's thermostructural materials. The objective of this thesis is to characterize the fracture process of the newly developed materials from the micrometer to the millimetre scale. Based on these results, the next steps will be to rationally design the next generation of bionspired ceramics by adapting further the microstructure to introduce new toughening mechanisms.